Scaling Parallelism and Convexity Hurdles in Bi-Level Machine Learning

To address the immense scale of available data and to realise the potential for increased complexity in machine learning (ML) models to expand the robustness and versatility of artificial intelligence (AI), our project aims to address challenges to efficient and scalable parallelisation of optimisation methods underlying ML.
Starting with the training of deep neural networks, we explore various decompositions of ML components that are likely to yield effective parallelisation. We address the challenges of non-convexity in large-scale problems through the use of parallel algorithmic paradigms such as the alternating direction method of multipliers (ADMM), which recent literature results support for various nonconvexity structures. We otherwise address the mitigation of nonconvexity as it 1) impedes the coordination of loosely coupled subproblems in ADMM and 2) as it leads to suboptimal locally optimal solutions. For this, we apply a variety of approaches based on combinatorial reformulations, applications of convexifications, and embeddings in combinatorial frameworks for tightening the convexification. The best approach for mitigating nonconvexity will depend on problem structure.
With the foundation applied to improving the training of deep neural networks, we proceed to expand to analogous developments for the parallelisation and mitigation of nonconvexity for more complicated hyperparameterised models in ML that require the solutions to bilevel optimisation models. Improvements to bilevel optimisation methods are challenging and of great value in many fields including in ML, where the improved capacity to solve increasingly complicated models will correspondingly yield AI that is more robust and versatile.
This project and the researcher's career will benefit from the combined optimisation expertise of the researcher, parallel computing expertise of the supervisor, access to AI experts at the host organisation, and from available training opportunities.